Design and Fabrication of SiC Lateral MOSFETs for Cooling Integration

The student will investigate a novel lateral SiC MOSFET device design and fabrication process. The semi-insulating (SI) SiC substrate will be used as the power device substrate to enable high resistance grounding. Therefore, direct attachment to the cooling plate can be achieved without needing insulation layers that add significant thermal resistance. The two-sided electrode layout of the vertical device is the main contributor to stray inductance in the power loop, limiting fast switching. The electrically floating substrate of vertical device needs insulation to the cooling system, limiting thermal conducting and spreading. Therefore, the lateral structure with a grounded substrate directly connected to the cooling plate is preferred for superior thermal and switching performance.